COLDIGIT - Collective Intelligence through Digital tools (NordForsk Digitalisation of the Public Sector)

The overall purpose of the COLDIGIT project is to generate new knowledge on innovative digital tools and approaches, in order to understand how they can support governance of complex societal processes in the Nordic region. Previous research on such digital tools has been disciplinarily and sectorally fragmented, which has limited the horizon of related opportunities and challenges. COLDIGIT will adopt a broad view by empirically exploring various types of collective intelligence tools supported by technology (e.g., crowdsourcing, augmented reality (AR), artificial intelligence (AI), serious games, e-democracy and e-participation), in three parallel streams of co-creation: i ) co-innovation and co-funding, ii) co-production of knowledge and iii) co-construction of policies and decisions. In particular, the project will catalogue 150-200 cases of innovative digital tools, create a conceptual model of the digital ecosystem of collective intelligence, study obstacles and drivers of adoption and use of new technologies, and test innovative solutions through a series of pilots on participatory budgeting projects in Finland, Sweden, and Norway. To increase the strategic relevance of the findings, COLDIGIT will draw policy advice on how to develop and implement such tools and approaches in ways that contribute to a dynamic and responsible digital transformation of Nordic societies and the United Kingdom. Nesta, the project's UK partner, will lead the parts of the proposed work studying the obstacles and drivers of adoption and the development of policy recommendations.